The University of Bath and Athena Infinite Spirit Limited KTP 22_23 R5

To embed knowledge of the drivers of sustainable choice, the attitude-behaviour gap and behaviour change to develop innovative, sustainable services to corporate relocation customers.